Fact Canvas: Scalable, creative content platform for social storytelling

Fact Canvas is a visual storytelling tool for journalists and publishers who want to make fact based reporting go viral on social platforms. Use Fact Canvas to quickly translate text-led stories into engaging and compelling social graphics and video that is optimised for trust and designed for viral sharing on social platforms like Facebook, Twitter, Instagram, Snapchat, WhatsApp and TikTok.